Flexi-Dose: Polymer-ASIC smart patch for AI-guided, needle-free drug delivery

Cognichip Ltd, a spin out of Russell Group of Universities, pioneering a "**flexible" ASIC platform** to deliver medication. A low-power artificial-intelligence model on the flexible microchip continuously adjusts dosage, ensuring every patient, young or old, active or house-bound, receives precisely the dose they need.